Ancient mechanisms of expansion: exploring the evolution of plant physical biology

Plant cell expansion is a fundamentally physical process: the force for expansion is provided by turgor pressure, and changes in material properties allow the cell wall to yield to that force and permit expansion. In Arabidopsis, and other higher plants, there is mounting evidence that a link from the instructive phytohormone auxin to the cell wall pectin matrix is key in regulating plant cell expansion. While recent experiments suggest that auxin plays a role in growth of the basal plants Physcomitrella patens and Marchantia polymorpha, there is nothing known about how auxin may (or may not) link to physical changes in the cell wall. The cell walls of basal plants contain pectins; with the emergence of genome sequences and genome editing by CRISPR/Cas9 - it is a pivotal moment for exploring the ancient mechanisms of physical cell expansion. This project will focus on 1) the growth of phyllids in P. patens and 2) thallus growth in M. polymorpha, with particular emphasis on how auxin and its responses relate to changes in cell wall biochemistry and mechanical properties. Later stages of the project would involve: identification of transcriptional changes associated with growth (RNAseq), CRISPR/Cas9-mediated genome editing of genes of interest involved in auxin and cell wall biology, and characterization of such transgenic plants. There is room for expansion and change in the project at the Ph.D stage.